Glanvilles LLP

"Glanvilles is an established legal firm, operating from offices in Fareham and Havant in Hampshire and Newport and Ryde, Isle of Wight.

The firm's origins go back to the founding of Isle of Wight solicitors, Damant & Sons in Cowes in 1841 and Buckell & Drew in 1843. Damant & Sons merged with Glanvilles in 1988; Buckell & Drew ten years later in 1998.

As a full service law firm, Glanvilles provides legal services to both individuals and businesses.

We continue to enhance our customer service experience as our absolute priority. As a result, we have been extremely pleased to have been awarded two highly sought after accreditations from The Law Society.

The award of the cyber security grant will allow us to harden our IT systems and processes further to reduce mitigate the risk from the technically minded cyber criminal."